The role of circRNAs in virus replication

miRNAs and circRNAs are frequently altered in many human diseases. Viruses have evolved ways to manipulate host miRNAs and circRNAs to enhance virus gene expression and modulate the host response to infection. However, how miRNA and circRNA levels are altered during infection is yet to be fully elucidated.

Previous research from the Whitehouse lab has found that viruses can utilise host cell RNA modification pathways, such as m6A methylation, to regulate RNA processing events.

During my project, I will investigate the ways viruses manipulate the host cell to enhance their replication, and I will aim to provide a better understanding of how the interplay between the RNA modification pathways and ncRNA species can regulate gene expression, and how this impacts on human diseases.